University of Essex and Pimberly Software Development Limited AKT3 2024

To assess the data requirements and how to collect them to create a sustainability and grading module for the Pimberly SaaS system for the fashion industry. It will also explore the best ways to efficiently highlight sustainability credentials of fashion products to consumers at point of sale.